PATT Travel for Oxford University

The application seeks funds to cover the cost of travel and subsistence from astronomers from Oxford University to work at and acquire data from telescopes around the world in order to make observations of planets, stars, galaxies and quasars and further explore the Universe.